Who cares? Exploring factors that shape our circle of moral concern

Whose lives are valuable to you? Who would you be willing to use your own resources to protect? And who do you believe it would be wrong to kill or let suffer? My proposal aims to understand the factors that influence our answers to these questions.

Most of us weigh the lives of close others-our friends and family members, those in our social networks, and those who are like us-more heavily than the lives of strangers. This is reflected in societal issues, such as the recent UK Home Office decision to deport asylum seekers to Rwanda. So, why don't we care more about those people who are far away from us, those from outside our social networks, or being of different species (i.e., non-humans)?

Most of what we know about the way we value others comes from research that focuses factors about the person or animal that we are making judgements about. For example, we know that we care more about those that are similar to us, that we see as intelligent, and that we feel emotional connections to. We know much less about how our personalities, and who we are, contributes to these judgements.

In my proposal, I aim to explore several of these factors. First, I look at how people who are more driven by emotion and reason differ in their judgements, and whether we can encourage people to care more about distant others by thinking emotionally or thinking rationally. Second, I look at how our judgements differ across the lifespan, from children as young as 5 years of age, up to adults up to 60 years. Finally, I test out these ideas in groups of people who already seem to care a lot about distant others: people who donate a lot money to charity, people who have donated kidneys to strangers or participated in risky medical trials to speed up production of the Covid19 vaccine, and children who are raised in meat-eating families but choose to forgo eating meat. I use many different approaches in my work: I measure attitudes, beliefs, and behaviours, I conduct surveys, experiments, and open interviews, and I work with children, adults, and individuals who already engage in altruistic behaviour towards others in the real-world.

The research in this proposal will offer one of the first large-scale, systematic, explorations of how factors about ourselves shape the way we morally value others (as opposed to factors about those being judged). This will provide substantial new knowledge about these factors. It will also offer new insights about how children and adolescents think about the moral value of others, which could be extremely valuable for compassionate education and helping to create a kinder future. And, finally, it will help us to understand whether our findings are applicable to moral behaviour in the real-world, rather than just in the context psychological studies.